CaeMeOnWeb

The project aims at developing a Prototype for a web-based job submission system, with an integrated result visualization module. The project is specifically addressed to those SMEs that use Computer Aided Engineering (CAE) simulations to design their own products and to those SMEs that provide CAE based consulting services.

The proposed software will enable such SMEs to exploit their limited IT resources (hardware and software) remotely, in the most effective way and without need of additional remote-desktop services, VPN connections, etc.

The tool allows users to submit CAE simulations remotely via an intuitive and effective web-based interface, made available on common web browsers, as well as to preview simulation results via web-based CAE visualizer and, whenever deemed required, to retrieve and share results with the other members of the team.

The tool is intended to allow delocalization of resources opening up new working paradigms such as home-working and remote CAE consulting services as well as continuous management of simulations results.